Care Dryer

Providing care to the elderly, disabled or those with limited mobility, particularly in assisting
with their hygiene routine such as bathing, drying and dressing can be time consuming, labour
intensive, costly and also for the clients it can be undignified, stressful and sometimes painful
especially where they are suffering ailments.
Haystack Dryers in one of the world’s leaders in manufacturing body dryers and has
conceived of a solution to towel drying clients. The solution is more cost efficient, less labour
intensive, less time consuming and is also more comfortable for the client. The Care dryer is
designed to be used by people of all abilities either by themselves or aided by a carer,
providing a warm relaxed hygienic experience which not only reduces the costs to the care
home/facility but it has a positive impact on the clients well-being and to the environment.
The purpose of this project is to develop a concept design for evaluation and testing.